DISSIPATE - Dynamic Intelligent Spear-phishing Simulation for Improved Protection against cyber-ATacks

Spear-Phishing -- highly targeted scam messages -- is rapidly becoming the leading cause of data breaches globally, costing at least £20bn in the UK alone. Phishing simulations ('dummy' scam emails sent to teams to test their recognition of suspicious emails) have proved highly effective at reducing conventional attacks, but the time needed to create personalised Spear-Phishing simulations for every person in an organisation means this crucial tool can't be used against this growing threat..

In response, OutThink, a leading cyber-security training platform, is developing DISSIPATE, an AI enabled Spear-Phishing simulator that uses data gathered by our existing Human Risk Management platform, plus organisational data, to build highly specific simulations automatically for the entire workforce, whilst respecting individual privacy.

This game-changing innovation, when combined with effective, personalised training (such as that delivered by OutThink's current platform) will enable customers to reduce successful attacks by over 80%.

OutThink is already an industry leader in Human Risk Management for cybersecurity, using advanced behavioural modelling to build organisational resilience to attacks. By adding DISSIPATE to our existing platforms, we will save customers, and the UK, millions each year.